Gravitationally lensed gamma-ray bursts

The first discovery of a gravitationally lensed gamma-ray burst (GRB) in the distant universe will be a major and very exciting breakthrough, that is sure to enthuse the public, including school students. GRBs and lensing are both intrinsic “attention grabbers”, because GRBs are the most luminous objects in the observable universe, whilst lensing is a beautiful phenomenon grounded in Einstein’s General Relativity and that produces stunning images of the night sky.
Discovery of even one lensed GRB will drive a step change in scientific progress, because it will be the first time that the arrival time difference between two lensed images is measured to sub-second precision and accuracy. This will be a gain of at least 105x over the current state-of-the-art, and will enable new constraints on cosmological parameters, the nature of dark matter, and the structure of GRB jets.
GRBs are perfectly matched to being gravitationally lensed, because they are bright, typically located at redshifts that are optimal for gravitational lensing (z=2), and detected in large numbers (~10,000 to date). Indeed, multiple forecasts indicate that ~20 of these detections are lensed. However, while 16 intriguing candidates have been discussed in the literature, none of them are confirmed (nor confirmable post hoc) as being lensed. The fundamental roadblocks so far are that previous searches have typically focused on repeating structure within individual GRB lightcurves (this is degenerate to multiple interpretations), and/or suffered from poorly constrained GRB sky localizations (many square degrees).
In this project we will overcome these roadblocks to discover the first gravitationally lensed GRB, and thus launch the exciting new era of ultra-precise gravitational lensing experiments. To succeed, our project relies data-wise solely on gamma-ray satellites and optical telescopes. If the lensed GRB is associated with a binary compact object merger and discovery occurs when gravitational wave (GW) detectors are operating, then the scientific impact is potentially monumental. The lensed GRB and its afterglow may be accompanied by detectable lensed GWs and a lensed kilonova. This will be the first experiment to combine lensing and GWs in a single experimental probe of cosmology, fundamental physics and astrophysics.
Our approach overcomes the roadblocks by comparing different GRBs to test whether they emanate from the same source that is gravitationally lensed, and localizes promising candidate lensed GRBs to sub-arcsecond accuracy with rapid wide-field optical follow-up observations. We will develop a new software pipeline to cross-match every new GRB detection with all previous GRB detections in real-time, design trigger criteria using sophisticated simulations of GRB signals that lensed and not lensed, and investigate the interplay between lensing and relativistic beaming to ensure we are sensitive to lensed GRBs that have structured jets. Initial wide-field follow-up will be conducted with GOTO, DECam, and ultimately with the Vera C. Rubin Observatory (Rubin), before moving on to deep pointed ground- and space-based observations.
We are well-placed to succeed because we are embedded in and play leading roles in the relevant international scientific collaborations that span gravitational lensing, optical surveys, and high-energy astronomy. This is a fruitful time to invest in this science, due to the emergence of Rubin and her target of opportunity programme, 100-fold expansion of gravitational lens samples from Rubin and Euclid, and the recent commissioning of a new generation of high-energy satellites (SVOM and EP).